SNO+ neutrinoless double beta decay

The SNO+ group at Sussex leads the overall calibration effort and is actively involved in several analysis groups: neutrinoless double-beta decay, supernova neutrinos, reactor neutrinos, as well as exotic physics searches in the water phase. The SNO+ experiment consists of three phases: a short six month water phase, followed by a similar length phase where the detector will be filled with pure liquid scintillator. These two phases are crucial to the calibration of the detector, but also present unique physics opportunities. After this, the main phase of SNO+ will start, where the scintillator is loaded with the double-beta decay element to search for neutrinoless double-beta decay. Observation of this process will give us unique insight in the fundamental properties of the neutrino particle. The successful candidate is expected to start during an exciting time: in the transition between water and pure scintillator, and will be expected to focus on the neutrinoless double-beta decay search. At the same time, he/she will spend a significant amount of time on the calibration of the experiment. This will put him/her in an ideal position to lead the analysis and optimize the detector's sensitivity to the possible discovery of double-beta decay.